Advanced Adjuvants For Antibody Production

The project aims to rationalise and improve adjuvant technologies for improved vaccine efficacy across the lifespan. Adjuvants are molecules or structured assemblies of molecules or formulations (mixtures of substances) that work together with the vaccine antigens to potentiate the immune response to the vaccine. They do this by stimulating the cellular processes that come together to create the immune response and/or control a sustained delivery of the vaccine antigens. Together we have developed capability to design-in synthesise and encapsulate antigenic peptides into novel, single and multi-layer lipsomes. The student will synthesise and evaluate biological responses of liposomes carrying combinations of active molecules that promote each of the three key steps in peptide-specific antibody production. This project will therefore provide a student with first class interdisciplinary research training at the biology-pharmaceutical chemistry interface in the field of industrial biotechnology.